ThinqiBot LTI

In a joint effort to foster innovation and entrepreneurial success, the University of Wales Trinity Saint David's International Institute for Creative Entrepreneurial Development (IICED) and Swansea-based digital ed-tech company, CDSM Interactive Solutions Ltd, have embarked on a revolutionary project that blends creativity with AI technology.

The project centers around equipping budding entrepreneurs at IICED with an advanced AI chatbot technology designed to enhance their business capabilities. This chatbot will act as a personalised AI assistant for the student founders, providing them with invaluable insights, sharpening their business proposals, and articulating their unique business perspectives.

These AI assistants, grounded in each student's specific business domain, will act as virtual extensions of the entrepreneurs themselves. They will be readily available to advise stakeholders about the founder's journey and business approach, effectively serving as a digital spokesperson that can present compelling arguments for their business ideas.

Furthermore, this technology will empower student entrepreneurs to leverage their design skills in the digital domain, allowing them to customize their chatbot to truly represent their brand identity. This project not only introduces a practical application of AI in business but also cultivates a deeper understanding of prompt engineering, a vital skill in today's digital business landscape.

In essence, this project represents an exciting fusion of design, business, and cutting-edge AI technology. It holds the promise of equipping the next generation of entrepreneurs with a significant competitive advantage, transforming the way they present and conduct their business in the digital world.